University of Brighton And Applied Kilovolts Limited

To develop techniques and equipment to measure very low noise levels and small changes in voltage over extended periods in HV power supplies. To develop, implement and embed design strategies for HV power supply design based on a deep understanding of parameters effecting noise and drift.